GIG-Finder - Automated Booking System for Live Music Artists and Venues

Gig-Finder is GIGCO's unique matching service for artists, venues, and their representatives to create gigs, grow audiences, and increase revenue opportunities.

Users from either side of the live music market can efficiently arrange gigs using specific search filters to narrow down potential opportunities. Users select the desired profile and commit to the gig contract. The gig contract protects both parties against possible defaulters or bad actors.

Our existing platform auto-onboards venues to list their existing events. By default, this creates a database of artists. The GIG-Finder project adds a new layer of functionality. With such choices of venues (from tiny microbreweries to arenas), GIG-Finder caters to artists wherever they are in their careers. Everyone can find the right type of gig to cultivate their careers with GIGCO. Travelling artists can also take advantage of Gig-Finder. They may be on vacation in a new location and want to find audiences while away. They can open the app and turn on location services. Now every venue around them will be displayed on the local map. Our existing platform has data tools that will support both sides of the market to be confident in creating the event.

GIG-Finder is bookable, visible, available, and simple.

Bookable - Both parties can start the process, and complete the process in only a few clicks.

Visible - Finding artist and venue contact details is difficult. GIG-Finder is a clear connection between the parties.

Available - New or part-time venues and touring artists can demonstrate their availably to existing users, creating dynamic opportunities.

Simple - Our platform is simple to use. We focus on removing friction and complexity from every process.

We have integrated payment systems (Stripe/Paypal) that allow users to receive payments securely. GIG-Finder can build on this existing technology, saving development costs.

The outcome of GIG-Finder is a product that creates value and revenue for all parties, creates jobs for GIGCO in Newcastle Upon Tyne, and helps an industry under pressure. The live music sector is a fragmented industry and a "wicked problem". Our approach is to remove barriers and simplify processes. Artists and venue operators are busy and not tech natives. The importance for the innovation industry is to understand this truth and build tools that are easily adopted.